X-Deliver

Makeke enables customers to experience traditional 'high-street shopping' online, safely, easily, at their own convenience and with streamlined payment and delivery options.

Makeke is an app that provides a shared platform for independent retailers in the UK (who have not usually needed online/delivery services up until this pandemic) like farm shops, pharmacies, bakeries, book shops, fishmongers, local specialty shops and takeaways, to sell their products to customers online. The app also connects retailers to anyone with transportation means (car, bicycle, on foot, scooter, motor bike etc.) within close proximity to the shops (to cut down carbon emissions) who would like to earn some extra money, to deliver goods to people who need them in their local communities.

Makeke will provide small businesses with an easy-to-use platform that enables them to display and sell their goods online. Instead of each business developing and marketing their own website for online sales, we will provide a single location for them to maximise visibility to customers, and lower the barrier to online sales/payments for small businesses who may not already have that facility. Currently online retail makes up 26% of total sales, this is expected to double or triple by 2030.

Makeke is unique compared to existing platforms as customers use a single online shopping basket across all the small shops they wish to purchase from, making a single payment that is dis-aggregated and distributed to retailers, and receive one aggregated delivery for all items, reducing the carbon footprint.

The need for online, on-time and on-demand personal delivery has been amplified due to the Covid-19 pandemic. Makeke provides sustainable on-demand delivery services to independent retail shops and provides extra income/work to people impacted by the pandemic.

The community aspect of Makeke provides vital added value when compared to existing delivery services with useful digital communication and social tools that can support local commercial and social activities and promote the associated benefits to our mental health and well being.

It is vital that we support small retail businesses as they are the lifeblood of the retail sector and if they fail, gaping holes will be left in our high streets. To that end, Makeke not only helps our independent retailers stay in business, it also provides accessible paid work to the local community and provides vulnerable people with on-going support for personal, on-demand, in-home delivery of goods.

The effects of the additional funding will be to enable us to undertake activities that will increase the impact and speed to market for adoption. In addition, we will be able to test different business models and conduct additional beta testing with consumers to ensure that Makeke can have maximum impact at multiple local launches.

Finally, we will also conduct feasibility tests with potential businesses who have access to last mile delivery solutions to help scale Makeke. We aim to reduce carbon emission from deliveries and optimise route efficiencies and create jobs for local communities for last mile deliveries.